Blinc VR

Squint/Opera is a global leader in built environment visualisation and increasingly clients are asking us for interactive tours around future spaces. Because VR is the most immersive way to communicate 3D space, we want to build an experimental platform that will enable architects to build interactive tours around their designs without needing to understand how to code. The cloud based platform allows them to upload 360 stills and videos, then connect those spaces visually through hotspots. Once timing, titles and info layers are added the whole VR package is saved. At any point it can be published and shared either publicly, for free or privately as a premium service. The viewing apps will work on all major VR platforms and are a simple and seamless way to share designs and for clients to communicate feedback. We want to use this funding to build a fully working prototype of the system that we can share with our existing client base for feedback and further product development. Interactive VR tours are one of the most compelling and sought after ways to experience 3D space and we want to make it a viable communication method for all architects and designers.